Multiscale Approaches And Scalability Within Climate Change-heritage Risk Assessments

This project proposes operationalisation (a method to provide measurable observation for abstract concepts) for transferable risk assessment and a value-based decision support tool. Supported by this approach, the overarching aim of this project is therefore to develop innovative methods for understanding risks of climate change for heritage that allow for multiscale analysis and scalable approaches, bridging the gaps between local knowledge and global data, and from local vulnerability to global risks.

To this end, this project will: a) develop a set of operationalised indicators/metrics for relevant determinants of climate change; b) develop a locally adaptable protocol for stakeholders' engagement in the identification of relevant determinants of climate impacts that acknowledge and celebrate diversity in cultural contexts; c) develop a climate adaptation decision support tool to evaluate relevance of assessment approaches for different spatial scales; d) explore the challenges and opportunities of an operationalisation approach to climate change-heritage risk. Addressing a complex, wide and research-intensive subject, this project unfolds several organisational, scientific, technical, technological and cultural heritage-oriented elements. The project team includes four research partners, together bringing significant experience in climate change and heritage and requisite expertise in physical sciences, social sciences and humanities and technology. The team can significantly contribute to safeguarding and protecting their region's coastal heritage but also to the global discussion of the integration of climate impacts assessment on cultural heritage through the close collaboration with UNESCO's Advisory body, ICCROM and case study stakeholders.

SASCHA will develop methods for assessing, interpreting, and communicating climate change risks for heritage, while also supporting effective policy development and heritage management.